The University of Essex and The Hepatitis C Trust KTP 25_26 R2

To design a strategic approach to apply the organisational expertise of lived experience support models to a broader range of applications.